Identification of essential host proteins for the control of nidovirus replication

Technical abstract
The aim of my research is to “identify essential host proteins for the control of nidovirus replication” using avian coronavirus, infectious bronchitis virus (IBV), as a model, and making comparisons initially to porcine and human coronaviruses and more distantly related nidovirus, porcine reproductive and respiratory syndrome virus. More diverse positive sense RNA (+RNA) viruses will be incorporated in the future through collaboration with other groups at TPI. By adopting a comparative virology and “One Health” approach to understand key conserved steps in virus replication, development of pan-virus control measures may be possible. The virus lifecycle can be simply divided into three stages – entry, replication and exit. Although entry varies between nido- and coronaviruses, virus induction of cellular membrane rearrangements during replication and virus budding to gain a lipid envelope during exit are conserved steps. Using cell biology, ‘omics and new bioimaging technologies, fundamental understanding of virus replication and interactions between the virus and host with a particular emphasis on host factors will be achieved. Subsequently, potential to control virus replication through altering virus-host interactions will be investigated. The programme consists of three work areas.